Evaluating antimicrobial resistance in dairy farming: Understanding real world interactions

Aims
Antimicrobial resistance (AMR) continues to be a growing global issue. Modern farming practices require the use of antibiotics, biocides and metals such as copper to ensure low disease occurrence and high production output (1,2,3). AMR genes are often located on mobile genetic elements such as plasmids, transposons and integrons therefore allowing horizontal exchange between bacteria. The aim was to examine the acquisition of resistance genes on large self-transmissible plasmids (4,5).

Methods and results
Surveillance of a 3 million litre slurry tank from a UK dairy farm with specific focus on Escherichia coli, identified isolates that displayed resistance to all major classes of antibiotics used in agricultural, medical, and veterinary science. Sequence analysis of whole genome and plasmid sequences for isolates E. coli BCC2, BS7, BCE3, and A2.5 revealed several large transmissible plasmids encoding novel traits, virulence factors, resistance genes including extended-spectrum beta-lactamases, metal resistance for mercury, toxin systems capable of acting as addiction modules and transfer genes. This detailed analysis of the sequence data has given insight into the complexity of the transferable resistance present within a single slurry tank.

Conclusions
Poor absorption of antibiotics within animal guts results in the excretion of antibiotics within their faeces (6, 7). When slurry is spread onto agricultural land, trace amounts of antibiotics or metals can result in the selection and incorporation of resistance genes onto large mobile genetic elements (4, 8). Even at low levels (previously thought insignificant) antibiotic resistance can be selected for (9).

Significance of study
The spreading of slurry and the use of antibiotics, metals and biocides looks to remain a stable part of farming practice. Therefore it is vitally important to gain a greater understanding of how mobile genetic elements such as plasmids, transposons and integrons are exchanged and maintained within the environment, the selective pressures driving them and the anthropogenic activities influencing them.

References
(1) Joy, S.R., Bartelt-Hunt, S.L., Snow, D.D., Gilley, J.E., Woodbury, B.L., Parker, D.B., Marx, D.B., et al. (2013). "Fate and transport of antimicrobials and antimicrobial resistance genes in soil and runoff following land application of swine manure slurry". Environmental Science and Technology, Vol. 47 No. 21, pp. 12081-12088
(2) McLaughlin, D. and Kinzelbach, W. (2015). "Food security and sustainable resource management". Water Resources Research, Vol. 51 No. 7, pp. 4966-4985
(3) Woolhouse, M., Ward, M., van Bunnik, B. and Farrar, J. (2015). "Antimicrobial resistance in humans, livestock and the wider environment". Philosophical Transactions of the Royal Society of London. Series B, Biological Sciences, Vol. 370 No. 1670, p. 20140083
(4) Heuer, H., Schmitt, H. and Smalla, K. (2011). "Antibiotic resistance gene spread due to manure application on agricultural fields". Current Opinion in Microbiology, Vol. 14 No. 3, pp. 236-243
(5) Ho, W.S., Yap, K.-P., Yeo, C.C., Rajasekaram, G. and Thong, K.L. (2015). "The complete sequence and comparative analysis of a multidrug-resistance and virulence multireplicon IncFII plasmid pEC302/04 from an extraintestinal pathogenic Escherichia coli EC302/04 indicate extensive diversity of IncFII plasmids". Frontiers in Microbiology, Frontiers Media SA, Vol. 6, p. 1547
(6) Boxall, A.B.., Fogg, L.., Blackwell, P.., Kay, P., Pemberton, E.. and Croxford, A. (2004). "Veterinary medicines in the environment". Reviews of Environmental Contamination and Toxicology, Vol. 180, pp. 1-91
(7) Chee-Sanford, J.C., Mackie, R.I., Koike, S., Krapac, I.G., Lin, Y.-F., Yannarell, A.C., Maxwell, S., et al. (2009). "Fate and transport of antibiotic residues and antibiotic resistance genes following land application of manure waste". Journal of Environment Quality, Vol. 38 No. 3, p. 1086